Masters in Social Research followed by PhD Human Geography (1+3 route)

The programme aims to create highly sought-after researchers who are ready to apply their advanced knowledge and
practical skills in the workplace or on further research.
Students learn how to collect, analyse and interpret social data and become skilled in interview techniques, surveys,
problem-solving, communication skills and the latest industry software.
Students examine issues from across the social sciences and are introduced to both quantitative and qualitative research
methods before having the option of specialising.
Page 1 of
6
Date Saved: 27/10/2021 11:17:39
Date Printed: 27/10/2021 11:19:35
Research Organisation
Supervisor
* = Main Supervisor
Alternative contacts:
Grants:
Supervisor
Semester 1 Core Modules
36051 Research Design and Methodology 20 Credits
36055 Introducing statistics and data analysis with SPSS 20 Credits
36868 Collecting Qualitative Data 20 Credits
Semester 2 Core Modules
16014 Working Beyond Disciplines 20 Credits
Semester 2 Options: 1
16463 Contemporary Research in Human Geography 20 Credits
20661 Power, Authority and Freedom in History 30 Credits
31132 Professional Practice and Communication Skills 20 Credits
36870 Analyzing Qualitative Data 20 Credits
36873 Surveys and Questionnaires 20 Credits
Semester 3 Options: 1
16783 Dissertation (Geography) 60 Credits
PhD Human Geography - White Rose DTP: Civil Society, Development, and Democracy Pathway